iTract: Islands of Tractability in Ontology-Based Data Access

15 years ago most data was structured, complete, and neatly organised in databases. This is no longer the case. Unstructured, incomplete, and heterogeneous data sets are proliferating at an enormous rate. This is most evident in the context of the World Wide Web, but also applies to scientific data, data in business and industry, data in healthcare and in many other areas. To make use of such data, traditional information systems based on standard database technologies are no longer sufficient.

Ontology-based data access and management is a novel approach to address this challenge by introducing a semantic layer (ontology) that provides the user with a high-level unified view of the data as well as a vocabulary to access and query the data. Ontologies model application domains by providing machine readable definitions of terms and relationships between them. They are already used in numerous applications, for example, by the NHS: to enable communication between health professionals within the United Kingdom and worldwide, it is crucial that they use the same terminology; such a terminology is provided by the ontology SNOMED CT.

Using ontologies to access data and thereby directly combining data and knowledge is a novel idea of the 21st century. First applications have demonstrated that ontology-based data access and management is indeed feasible and has the potential to revolutionise modern information systems. However, scalability of query answering with expressive ontology languages remains a big challenge, and it is the aim of this project to develop a new "island of tractability" approach to tackle it. Our approach links ontology-based data access with two well-established and successful areas of Computer Science: constraint satisfaction and Boolean circuit complexity. We aim to transfer proof methods, techniques, and methodologies from these two areas to ontology-based data access. This includes a non-uniform complexity analysis, where we aim to classify the complexity of answering ontology-mediated queries, which consist of an ontology and a standard database query. Based on this complexity analysis, we will develop uniformly efficient query answering algorithms for the identified islands of tractable ontology-mediated queries, and implement them in the ontology-based data access systems Ontop and Combo. We will apply our novel technology to case studies from oil and gas industry and healthcare.

Potential impact
The "Big Data Revolution" has been identified by the UK Government as one of 8 technologies that will propel the UK to future growth. Within this challenge, users (e.g., data analysts) will require a semantic framework that enables them to access and query large, unstructured, incomplete and heterogeneous data sets. It is the main goal of ontology-based data access (OBDA) and the iTract project to provide such a framework. iTract (together with the OBDA research and user community) aims to transform the way in which Data, Information, and Knowledge interact. We propose to use knowledge (ontologies) directly to access data. Because of the inherent complexity of querying knowledge (as opposed to data), this seemed impossible 10 years ago, but the progress made in recent years and the transformation to OBDA we propose in the iTract project have a realistic chance to overcome this problem.

Consequently, in the long term, the beneficiaries of our research will include every user of information systems that have to deal with unstructured, incomplete and heterogeneous data sets, in particular, the users of the World Wide Web; in the shorter term, the beneficiaries will include researchers in both academia and industry who aim to develop the new generation of information systems, as well as those companies and organisations who have already decided to use OBDA for querying their data sets because the traditional ways are inefficient or impossible.

Our direct actions to engage potential users in industry, business, and healthcare include the following:

- Members of the iTract team will take part in the annual demonstration and evaluation sessions organised by our partner in Oslo with the Norwegian oil and gas industry.

- The software produced by iTract will be presented at workshops and in tutorials attended by potential users from industry, business, and health care. The software produced by iTract will be made publicly available on the Web.

- We will promote our OBDA systems to potential users within industry through the network established by our partner in Oslo.

- We will apply our systems to query medical records using the SNOMED CT ontology in the framework of the original case study developed by IBM Watson in 2007. Our aim is to demonstrate to potential users the efficiency of our technologies in the area of health care.

- Building on the results of the previous step, we will contact the UK Terminology Centre (UKTC) to discuss applications of OBDA for SNOMED CT in the UK.